Classical general relativity and gravitational waves from scattering amplitudes

The goal of this project will be to push the precision frontier in gravitational-wave research and develop novel, highly efficient methods to provide much needed high-precision models to compare with new experimental data. The project will make extensive use of the double copy and BCJ duality between colour and kinematics. We will explore the role of spin in black hole scattering, deviations from General Relativity due to higher-derivative terms in the framework of effective field theory, and conceptual issues related to the extraction of classical effects in General Relativity from loop amplitudes.